Adsorption and Dissolution of Carbonate Minerals

This project will study the adsorption of species to the surface of calcite and related minerals. The adsorption will be from water and non-aqueous systems and cover a range of polar additives. The use of powdered and single crystal species will be used and the location of the adsorbed species will be addressed. We also aim to consider the temperature dependence of the adsorption/desorption and how any adsorbed layer might change/reduce the dissolution of the carbonate solids. The work will be experimental using lab-based depletion isotherms and neutron reflection at international facilities.